Development of a in vitro living skin equivalent for testing anti-inflammatory substances

Epistem, a UK company with expertise in delivering dermatological testing services and ScandiDerma, a Norwegian company with expertise in developing new dermatological ingredients from biomass, aims to develop a new in vitro human living skin equivalent model for testing inflammatory responses. This is a novel method that will add to the field of dermatological testing as a whole and help create more activity in extracting high value compounds from biomass.